Wall mounted multi-technology hand sanitiser

Our vision for the project is to create a chemical free hand sanitiser using a blend of proven sterilisation techniques in an innovative and new way.

The key objective is to rapidly develop a wall mounted hand sanitiser that could be used in clinical, business and home settings to provide rapid hand sanitation.

This innovation would look to employ a time dosed exposure to non-chemical agents around the hands for improved surface sterilisation.

Because the device is contactless, it would utilise NFC technology so that it can only be used by people who are trained in the proper method of sterilisation.

Sterilisation can also be tracked by linking the units to the any local or distributed network and integrating this into the recording management systems (typically using HL7 Protocol in hospitals).

For non-clinical settings, a Human Machine Interface (HMI) can instruct users on correct usage without the need for an NFC tag.

The device can also be programmed for use in non clinical environments such as catering and public buildings were no NFC tag would be required for use.